Family Wellbeing In Covid-19

For families with children aged 0-18 Covid-19 has brought with it unprecedented challenges with the perfect storm of school and nursery closures, homeschooling requirements, closure of all child-centered social support (playgroups, youth groups, NCT groups, children centres) - this is an extremely challenging time for parents.

This bespoke-developed online programme will provide UK families with simple, accessible, science-backed wellbeing tools to support the whole family with their mental and emotional health - directly into their homes, to complete at a time and pace that suits them.